Disrupting oral biofilm formation & maturation: Covalently inhibiting glucan sucrases from Streptococci

This project is supported by the National Biofilms Innovation Centre, involving research at the interface between chemistry and microbiology. Oral biofilm is implicated not only in caries but also in wider oral health and pathology. The formation and maturation of oral biofilm are considered to be affected by some key enzymes. These enzymes are involved in the biosynthesis of glucans, other carbohydrates, and proteins. Glucans provide the base material of biofilms that create favourable environments for pathogens to grow and proliferate, leading to pathogenesis. The reaction mechanism of the enzymes making glucans and other carbohydrates has been intensively studied and will be utilised to design inhibitors. In this project, inhibitors that will make a covalent bond, thus permanently disable the enzyme will be developed in an attempt to control the activities of these enzymes. Bacterial and in vitro models will be built and tested with synthesised compounds, which will provide valuable insight into the microbiome of the oral cavity. This highly multidisciplinary project combines a wide variety of expertise including carbohydrate chemistry, enzymology, molecular biology, and microbiology, pioneering a novel chemical strategy to control the formation and maturation of biofilm in the oral microbiome using small molecules, thereby cracking the code of oral biofilm's impact on the oral health.